The University of Salford and Greenjets Limited KTP 22_23 R4

To develop a rapid and easy-to-use conceptual toolset to predict and analyse the noise signature of electric ducted fans; leading to the design and manufacture a new generation of quieter and zero-carbon electric jet engines to power drones.